Process design and modelling of blended fertilizers from waste streams derived from anaerobic digestate and ash products of thermal gasification techn

This project seeks to develop a novel fertiliser by blending the waste streams originating from biomass energy generations: the digestates from the biogas facilities and the phosphorous ashes from the gasification technology. The results of blending that were achieved so far demonstrated that the process is even more complex owing to multiple and unpredictable reactions taking place and to unpredictable physical stability of the blend by flocculation, precipitation and evaporation. The PhD project will therefore explore by in-depth tailor-made experimentation and process simulation modelling the impact of process parameters on nutrient contents and losses by precipitation and evaporation. The anticipated results will help deliver a thorough understanding of the underlying physical and chemical processes, resolve the technical challenges of maintaining stable nutrients of the fertiliser, limit the nutrients losses by precipitation and evaporation and ultimately meet nutrient contents under controlled operating conditions of field applications.